Rapid whole room air purification

There is strong evidence that the number of people suffering from allergies triggered by airborne impurities is on the rise. These allergies, with symptoms common to asthma, can be triggered by exposure to a spectrum of allergens found in the indoor environment, such as pollen, animal dander, mould spores, dust mites, or irritants in the air, such as pollution, smoke, strong odours or chemical fumes.
The overriding aim is to achieve rapid room air purification that is tailored to the room in which the purification device is to be situated. Specifically, the aim here is to develop a clear understanding of the link between the rate of air purification and the location of the purifying device, its orientation within the room, its operating conditions and the geometry of the room. The approach will be a combination of laboratory modelling in water tanks and complementary theoretical developments that will ultimately enable rapid predictive capability. Focus will be on purification devices that energetically eject purified air (i.e. 'high-momentum' releases). These devices offer the potential to reduce the time taken to purify the entire room when compared with conventional devices that eject high volumes of purified air at low velocity.